LEO Innovations

Start-ups, Scale-ups, Universities and any organizations with leading edge solutions need to get their message out to a worldwide audience in this competitive market.

Potential clients seeking new technologies, products and services can't do business with you if they don't know your solution exists. Relying upon them finding you is a fated strategy!

The world’s leading Innovation Marketplace is now at your disposal and will actively promote, publicize and showcase your innovations globally - and guarantee that potential clients will seen your solutions.